Unity out of diversity? Perspectives on the adaptations of immigrants in Britain

The number of immigrants coming and settling into Britain has become increasingly important in recent years. As they settled and had British-born children, this also implies that the share of British citizens with some immigration background has also increased: in 2010, close to 30% of the British population had some immigration background. Coupled with a more recent shift in the national origins of the immigrants, this also implies that the ethno-national composition of migrants has also changed in the past few decades, raising important issues with regard to social cohesion and intergroup relations in British society.

Hence, the level of immigrant adaptation (the immigrants' long-term adjustment to the British society, and the society's response to it) in various domains (e.g., educational, economic, social, cultural, political) has become an important topic of academic inquiry and debate among policy makers and the public alike. Yet, a review of the literature on the academic, policy, and public perceptions and understandings of the phenomenon highlights the fact that there is no unified understanding of adaptation within and across these different arenas, either with regard to the terminology used or to the underlying number of dimensions encompassing immigrant adaptation in Britain and the way in which they are interrelated. This implies the need to clarify the commonalities and differences in the various perceptions and understandings of adaptation and trying to reconnect those in order to build an important evidence base for further academic research as well as policy intervention.

This project aims to do just that, by using an original research design that will examine (1) the multidimensionality of immigrant adaptation in British academia (via an analysis of the current literature and data), which will be contrasted with more subjective understandings and perceptions of adaptation in Britain among (2) policy makers and third-sector stakeholders (via an analysis of policy documents and interviews); and (3) minority and majority groups among the British population (via focus groups).

This cross-disciplinary and cross-domain project will produce outputs in the form of conference presentations, academic papers, a website, a final research report and research briefs. The project will seek to actively involve academic and non-academic throughout its duration in order to maximise impact, which will be important and far-reaching. It will provide a thorough and updated understanding of immigrant adaptation research and its dimensionality in Britain, highlighting potential interdependencies between the dimensions and making clear links to the theoretical framework that appears to match said dimensionality. It will also investigate ethnic and generational differences in the dimensionality of adaptation, providing good evidence-base for further academic research and policy. It will highlight areas of adaptation perceived as important by academic stakeholders and communicate it beyond academic circles. The project will seek to actively involve the public in the discussion of immigrant adaptation in an ethical and respectful manner and seek to raise awareness of the nuances in the public's views on adaptation from 'the bottom up' to governmental and third sector stakeholders. This will not only be limited to the project's participants but also to the wider public via the dissemination efforts via the website, publications, and participating organisations. It will also actively involve governmental and third sector stakeholders in all phases of the project, including a discussion with academic beneficiaries in highlighting and contrasting results from the first two stages of the project in an integrated workshop. It will provide key evidence and insights for the formulation and improvement of policy and intervention by identifying aspects of adaptation important in the public's views and in academic research.

Potential impact
The non-academic beneficiaries of this research are as wide-ranging as the academic beneficiaries. They include individuals and organisations interested in issues related to immigrant adaptation, ethnic minorities, intergroup relations and social cohesion such as:

(1)Government departments, agencies, and groups
The findings from all three streams of the project will form an important evidence base for review, discussion, and policy formulation for government departments, agencies, and groups such as the Cabinet Office, the Home Office, the Departmen and the All Party Parliamentary Group on Race and Community. The topic under investigation fits nicely within the recent integration narrative highlighted by the government and deals with an important aspect shaping the level of social cohesion in Britain and will have an important impact at the national level.

(2)Local governments
The project directly feeds into local governments' equalities and integration aims and will allow situating the state of immigrant adaptation at the local level via the policy and the public's perspectives. Dissemination efforts and collaboration will be undertaken with local government organisations such as Bristol City Council's Equalities and Community Cohesion Team; the Black and Minority Ethnic Services of the Glasgow City Council; and Manchester City Council's Multi Agency for Refugee Integration in Manchester.

(3)Politicians and public servants
Individual politicians and senior public servants at both levels of government interested in the issues above will also benefit from the project's output and will be sought for participation in the project's advisory board and data collection.

(4)National and local organisations, such as charities and think tanks
These beneficiaries, who have important policy clout, will be actively involved in the design and implementation of the project and will benefit from an updated evidence base on the state of immigrant adaptation in British academia, policy, and public circles. Close collaborations and results dissemination will also be undertaken with organisations such as the Runnymede Trust; the Joseph Rowntree Foundation; the Equality and Human Rights Commission; Integrate Bristol; the Govan and Craigton Integration Network (Glasgow); and Refugee Action (Manchester).

(5)Policy and organisational networks
Communication and collaboration will be sought from cross-arena networks such as the UK Race and Europe Network, the Equality and Diversity Forum; the international Cities of Migration networks; the Metropolis network; and Glasgow's Refugee, Asylum and Migration Network. Involvement with such networks will allow to forge new links and widely disseminate results.

(6)Majority and minority groups within the wider public
The research undertaken by this project will have direct relevance for the general public interested in the topic, from the participants of the focus groups to the members of organisations mentioned above and members of the public affected by the project's dissemination efforts. The project will seek to actively involve the public in the discussion of immigrant adaptation in an ethical and respectful manner and seek to raise awareness of the nuances in the public's views on adaptation from 'the bottom up' to governmental and third sector stakeholders.

The detailed plan and schedule for impact can be found in the Pathways to Impact document. It does involve a strong beneficiary involvement throughout the project and a concrete dissemination plan, including the maintenance of a website; inclusion of policy-oriented beneficiaries on the project advisory board; seeking active feedback through an integrated workshop; the organisation of a final conference for the beneficiaries; and the production of a final research report and research brief for dissemination via the above-mentioned organisation